The Robert Gordon University And OPITO Limited

To develop a strategic workforce planning tool enabling proactive action to minimise potential project abandonment/deferment due to skills shortages and competitive labour cost spirals.